Neo-Dickensianism as Neoliberalism: Reframing Narratives of the British Welfare State

Coco's ideas are still evolving, but the basics of her research will be exploring contemporary austerity discourses in two Ken Loach films, I, Daniel Blake and Sorry I Missed You.

She will compare them to Victorian discourses of poverty though a comparison with Charles Dicken's Little Dorritt and see how certain themes are recycled and reused politically. She will also use Waquant as a lens to examine notions of punishing the poor.